University of Central Lancashire And Crime Reduction Initiatives

To design, develop, implement and embed a whole system recovery model of substance misuse treatment commissioning and implement a realistic evaluation framework and monitoring system.